Ultra-Flexible Cellophane Wrapping Machine Industrial Research Project

The packaging industry is facing an ever-growing range and number of consumer products to be wrapped. This has created a demand for greater flexibility in processing and packaging machinery in general and specifically in the machines that overwrap the product packaging. CME plans to conduct an Industrial Research Project into an innovative concept for an overwrapping machine that will set new standards of flexibility and performance and have wide market appeal particularly for manufacturers of fast moving consumer goods.